RAPIDS (Remote Access for Patient Indentifiable Data Systems)

The RAPIDS service went live as planned in September and was extended for a further 3 months to complete on 28th February 2021. The extension was to allow the development of two important further features of the VDI service which emerged during the initial project implementation within the NHS during the period of June to November 2020. Firstly, to improve the user access control process, a further development is needed to provide a federated authentication service which links directly to the Trust's Active Directory. The impact of this development will be to improve the speed at which the RAPIDS service can be deployed across other NHS Trusts and to ensure that secure user authentication is maintained.

The second development is to "containerise" elements of the service in order to make the deployment of applications used by the healthcare professionals simpler and more robust. This development will also reduce future implementation timescales and allow for more tailored desktops requiring less ongoing maintenance. A user will be able to create their own desktop quickly and securely rather than having to adopt a single "vanilla" configuration.